University of Lancashire and Equestrian Surfaces Limited KTP 24_25 R1

To improve horse welfare by measuring the impact on horses' legs of various riding surfaces to identify and reduce potential causes of injuries that occur in equine sports and events.